The University of Essex and Finishing Line Limited

To deploy the latest research in innovation to drive diversification into initially the e-commerce domain. To apply advanced management theory to assess culture, change readiness and developing strategies for accessing new markets.